Investigation of polyprenyl and dolichyl phosphomannose synthase enzymes as biocatalysts and as targets for drug discovery

Enzymes will be expressed and purified to investigate the bioactivity with unnatural substrates synthesised in the lab. Directed evolution will be performed to improve enzyme properties as biocatalysts. Besides, enzymes and mutants structure will be investigated by NMR and X-ray crystallography as potential target for the development of novel therapeutics.